Development of a technology pipeline to port new & existing video games to holographic and AR platforms

Whitepot Studios is an award-winning game development studio based in Belfast. We see an emerging market opportunity to adapt new & existing games from 'standard' game platforms (e.g. PS4, Steam, Xbox) to emerging & exciting platforms that utilise niche gaming hardware. This process is known as porting.

We're seeking funding to explore this opportunity, by:

- developing a prototype 'technical pipeline' to streamline the porting process

- applying this rapidly developed pipeline in a pilot 'port' of an existing game

- and producing a feasibility study on the outcomes of this process, to determine commercial viability of potential revenue streams.